Grown Graphene

Project Grown Graphene aims to overcome a key hurdle in making graphene from plants. A renewable source for graphene is considered by the graphene community to be the only way to make enough for the worldwide requirement for bulk applications.

Anthony Turnbull has invented a new process in his outhouse to make graphene from plants . This project will subject his process, and materials to analysis by professionals in the field of graphene and sustainability.

This carbon capture bioeconomy opportunity means the UK farmers could soon use carbon capture bast crops such as flax for high return material manufacture, including the option of pre farm gate processing. UK farmers could feed UK manufacturing and capture carbon at the same time, thereby creating farm revenue, and helping ease climate change.